Compact EDU with Advanced-Technology (CompETe)

Jaguar Land Rover demands the development of cutting edge electrified propulsion technologies to remain globally competitive. This aligns to and sustains the strategy for all new Jaguar Land Rover models to have an electrified option from 2020.

Jaguar Land Rover have created a consortium of world class academic and industrial partners to create a state of the art electric drive unit (EDU), and the supply chain to deliver it, to power future Jaguar Land Rover electric vehicles.

The electric drive unit will stretch the boundaries of the electric motor, inverter and transmission technologies to provide an integrated electric drive unit which will offer class leading efficiency for increased vehicle range, coupled with high power and torque density, all within a lightweight and compact package envelope.

The unit will build on Jaguar Land Rover's existing learning and partnership arrangements and will provide Jaguar Land Rover and its expert consortium partners with a competitive edge intended to create UK intellectual property (IP) and supply chain.

Jaguar Land Rover will provide overall management of the programme, and lead specifically in the areas of integration and industrial procurement.

The expert UK based partner group will lead in the following areas:

Industrial partners

MDL, Inetic, Lyra will lead on e-machine and inverter design, analysis,integration and support prototype build.
Tata Steel and Bradauer will lead on electric steel material supply and stamping development.
Fuchs will lead on lubricants/coolants and support design, analysis and manufacturing.
Academic partners

WMG will support EDU and e-machine integration, manufacturing and metrology,analysis, pilot build and testing.
Newcastle University will support transmission design, including prototype build and testing.
The proposed industrialisation of the unit at Jaguar Land Rover's Engine Manufacturing Centre (EMC, Wolverhampton, UK) will serve to create and sustain UK job opportunities within Jaguar Land Rover; the project's industrial and academic partners; and critically, it will provide a compelling product landscape to drive additional vehicle sales and promote the establishment of a UK production supply chain. The involvement of UK subcontractors and SMEs will represent a key enabler to the development of a UK production supply chain.

The creation of this EDU is intended to cement Jaguar Land Rover's position as a provider of world class electric vehicles, evidenced through the recent Jaguar I-PACE triple award of "2019 World car of the year"; "World car design of the year, and "World car green award".